Gut commensals: interaction with the host and analysis of their role in health and disease

Technical abstract
The human GI tract contains a complex array of microbes with more than 1000 bacterial species. We now know that the gut microbiota plays a critical role in the maintenance of gut health in both humans and animals. In this project we will use the culture independent molecular profiling methods to analyse the gut bacteria and isolate key strains that are either protective against gut pathogens or have a proinflammatory properties in the human GI tract. We will focus on the functional characterisation of a model probiotic strain of Lactobacillus johnsonii that has been identified as competitive excluder of human gut pathogens in the GI tract of farm animals. We will undertake transcriptomics, proteomics and molecular genetic studies to identify the mechanisms of competitive exclusion process. Detailed ecological studies and the role of Sulphate Reducing bacteria in the development gut disorders will be assessed and the molecular studies of the key strains of Desulphovibrio piger will be performed both in vivo and in vitro colon model systems to study the interactions between the gut commensal bacteria.